Predicting Particle Fate Following Phagocytosis with Machine Learning-Based Microscopy

Use machine vision and neural network classifiers to teach a multimodal microscope to follow the phagocytosis process in high resolution while minimising the photodamage to live cells. Using machine learning techniques, the project also intends to predict the likelihood of bacteria surviving the phagocytosis process by neutrophils.